Exoplanets and asteroseismology with TESS.

This project will make use of novel data from the NASA Transiting Exoplanet Survey Satellite (TESS). TESS is the first space mission to provide nearly all-sky photometry, covering an area 400 times larger than that of the previous NASA planet finding-mission, called Kepler (Borucki et al. 2010). During this PhD project we will use these state-of-the-art observations to understand not only exoplanets, but also their host stars. The latter will consist of an investigation of stellar oscillations, a technique known as asteroseismology. Employing asteroseismology, we will seek to gain a detailed insight into the properties of exoplanet host stars, and link these findings to the properties of their exoplanets. In this way, we will curate a gold sample of exoplanet systems that are known in exquisite detail, and use this sample to learn about the formation of exoplanet systems as well as our own solar system.